Explaining Image-based Deepfakes Using Actual Causality

The main aim of my project, "Explaining Image-based Deepfakes Using Actual Causality", is to create a tool which provides accurate and close to minimal explanations for images, or still frames from videos, which have been classified by opaque deep neural networks as computer-generated or "deepfaked" but which are not readily visible as deepfakes to the human eye. I will be focusing on images of humans, as they are the most common and dangerous form of deepfaked visual content on the Internet. My primary objective is to see if I can isolate a small segment of an image or still frame which highlights why it has been classified as a deepfake. To achieve this, I plan to use pixel mapping to run through clusters of superpixels, or fragments of an image or still frame which has already been run through a deep neural classifier, then use pattern recognition to determine whether any distortions are present in the image, as these can be indicative of generative AI rather than real photography tools. One method I am considering using to provide these explanations is picking up on potential algorithmic signatures, such as repetitive sequences of pixels in a generated image, and amplifying these patterns before reapplying them to baseline images, to clearly showcase how different they are from the randomness present in a photograph. For example, in an AI-generated image, a plain white wall in the background may be constructed through perfectly repeating sequences of pixels, while in a real photograph the subtle changes in real-life shadows and lighting are more likely to produce a higher level of randomness. These two images may not be clearly distinguishable when studied with human eyes, but the algorithmic difference would be stark and may provide a clear explanation.

Although a sizable body of research exists on deepfake classification, and many paper authors have used pre-existing explainability tools to augment the trustworthiness of their results, these tools generally do not produce minimal or easily understandable explanations. Most of them, for example, highlight almost the entire face of a subject as an "explanation", yielding heatmaps and bounding boxes which do not provide adequately minimal and clear explanations. Additionally, many of these papers focus on discrepancies which are visible to the human eye, such as uncanny body language, flickering lighting, and missing or extraneous bodily features. In contrast, I am interested in providing explanations for high-quality deepfakes which do not read as "deepfaked" to the human eye, but which bear subtle algorithmic traces that mark them out as deepfaked.

This project aligns with the EPSRC project "Artificial intelligence technologies", as I aim to create a tool which uses novel techniques to explain deepfakes better than humans can. This also aligns with ASG, especially its goal to help augment the criminal justice system, as deepfakes are primarily used for illegal purposes such as revenge pornography, and this project aims to find a way to help explicably classify deepfakes. It could also fall under Building a secure and resilient world, since, as mentioned, it would help mitigate the issue of revenge pornography, something used heavily to target women and other marginalised people.